Printed transparent graphene electrodes for large-area, low-cost, flexible electronics technology (PrintGraphene Technology (PGT))

Graphene is the new wonder material recently discovered and pioneered in the UK and now investigated by researchers all over the world. This project proposes the development of new multifunctional, high-value, low-cost, conductive graphene inks, that will be used to manufacture large-scale flexible, transparent electrodes, printed on a range of industrially relevant substrates such as silicon, metals and polymers. These electrodes will have applications in many areas, such as high technology displays, mobile devices, lighting and photo-voltaics.
The project will be a partnership between DZP Technologies, a UK SME with extensive expertise in developing and printing conductive inks, and the National Physical Laboratory (NPL), the UK’s National Measurement Institute with leading expertise in graphene surface characterisation and metrology.
The development of these flexible electrodes will add value to the UK economy through job creation and increased business investment in an emerging technology area. These graphene electrodes would also pave the way for the replacement of current electrode materials which are expensive, unsustainable and less suitable for flexible electronics. The new products will also be more environmentally friendly because they will be produced at low temperatures using aqueous and non-toxic solvents.